University of Southampton and First Step Trust KTP 22_23 R5

To develop an innovative app using Artificial Intelligence and user-centred design to create a supportive learning environment for learners with additional needs. It will help learners to identify their strengths, present content in flexible and varied ways to determine engagement and offer nudges and prompts to improve confidence and motivation.